Understanding and Controlling Spin Currrent Transport for Spintronics Applications Spintronics

Spintronics is a critical technology for magnetic information storage including hard-disk drives that underpin cloud computing and magnetic random access memory, MRAM for wider electronic memory applications. Spintronics describes the broad range of physics interactions between the spin component of electronic currents and the magnetization in multilayered thin-film systems. This experimental project aims to investigate the physics needed to effectively control spin current transport for the development of more energy efficient applications in spintronics. One aim is to combine metallic and semiconducting thin films to investigate gated spin-current control. The specific focus is an investigation to understand the physical basis of the efficiency, effectiveness and functional constraints of damping and data writing in spintronic structures using field, spin-transfer torque or spin-orbit torque switching and damping mechanisms.